Does maternal mood during pregnancy really affect early brain development? (A Developing Human Connectome Project).

The specific aim of the current study is to analyse the relationship between antenatal depression and brain networks in the (a) foetal and (b) neonatal brain using a variety of novel imaging techniques.

The project will enable us to better fractionate the specific role of antenatal depressed mood on early brain development (i.e, earlier than any previous researchers have been able to study), helping to determine when to direct specific treatments. The study will also focus on the effect that the use of SSRI medication during pregnancy has on foetal and neonatal brain development.